Efficient quantum device tuning using machine learning

Fault-tolerant quantum computers require hundreds to millions of physical qubits to be operated with high fidelity. Inevitable hardware imperfections must be tuned away through iterative interplay of characterization, simulation, and parameter refinement, with each data point informing the decision of what to measure next. The technology is only scalable if this task can be efficiently automated. In the language of computer science, this is a Bayesian optimization problem. Recent progress in machine learning, currently one of the most rapidly developing fields of computing, makes it possible to automate the entire process. This project will apply these new techniques experimentally, working with leaders in machine learning.

Fault-tolerant quantum computers require hundreds to millions of physical qubits to be operated with high fidelity. Inevitable hardware imperfections must be tuned away through iterative interplay of characterization, simulation, and parameter refinement, with each data point informing the decision of what to measure next. The technology is only scalable if this task can be efficiently automated. In the language of computer science, this is a Bayesian optimization problem. Recent progress in machine learning, currently one of the most rapidly developing fields of computing, makes it possible to automate the entire process. This project will apply these new techniques experimentally, working with leaders in machine learning.

The focus will be electron spin qubits in gate-defined GaAs quantum dots. These are an ideal testbed because the physics is known and the dot potential and tunnel barriers are conveniently optimized by tuning gate voltages. Nonetheless, tuning a simple device by hand takes days to weeks, which is clearly not scalable.

The goal of this project is to develop a machine to automatically tune a singlet-triplet qubit in a double quantum dot. The machine will use electrical measurements of the quantum dot to deduce device parameters in the most efficient way, and then adjust gate voltages to optimise them. Inevitably, device imperfections lead to trade-offs in how it is tuned, and we will use simulations of small qubit clusters to identify how to optimise these to make spin qubits useful even in the presence of errors.

There has been rapid progress in semiconductor spin qubit devices, but in most cases these were tuned by hand (although using a computer to control data sweeps). There has been at least one pioneering experiment, at TU Delft, using a feature recognition algorithm to tune up a double quantum dot. This project aims to be the first to use the full power of a Bayesian approach to estimate and optimise device parameters.

This project makes use of new EPSRC-funded facilities in Oxford, including a facility for hardware-in-the-loop testing of quantum technology, and the NQIT computing facility. The applications of this approach will, we hope, ultimately extend to many areas of experimental science. The project aligns most closely with the EPSRC priority areas of "Quantum devices components and systems" and "Artificial intelligence technologies"

EPSRC's research areas:

Physical sciences
Quantum technologies